Imperial College Astrophysics PATT Linked Grant

Imperial College Astrophysics Group is involved in a wide range of research activities that are based on observations at telescopes across the world. This grant will fund travel to those observatories.